University of Leicester and Tangi0 Limited

To develop Artificial Intelligence technology that will allow learning and recognising tactile gestures using the company’s material based tactile sensing technology and employing advanced machine learning and signal processing.